From the Perspective of the Machine:Sonification and Visualisation of neural network embeddings as a cutting-edge resource for audiovisual composition

From the Perspective of the Machine: Sonification and Visualisation of neural network embeddings as a cutting-edge resource for audiovisual composition and a means to illuminate the process of machine learning.

My research aims to implement embeddings in order to explore aesthetically sonic and visual representations of the learning process of artificial neural networks, to propose and investigate a parallelism between aspects of audiovisual composition and machine learning terms and concepts, and to contribute to the understanding of the training process in various machine learning models.